The University of Kent and Priory Business Group PLC AKT3 2024

To produce a market leading, cradle to grave Life-Cycle-Impact-Assessment-Approach tailored to fashion and retail packaging supply-chains. This model will empower science-based-decision-making to reduce packaging emissions and wasted material within the sector. In addition to supporting our customers, the project aims to create a tool usable by the wider market.